To examine the monoidal properties of the functor

In 1996, Franke constructed a triangulated equivalence between a derived category and the K-local stable homotopy category at p>5. This "exotic model" is of great interest to homotopy theorists. This project is supposed to examine the monoidal properties of the functor.